Trustworthy Digital Twins for Healthcare: Patient-Specific Cardiac Model Credibility Assessment

Cardiac digital twins combine multi-modality clinical measurements into a single physics and physiology-constrained framework. Cardiac digital twins can be used to evaluate new therapies but to do so they must be trustworthy for both individual patient models and for patient cohorts. This project will adapt advances in AI/ML model for digital twin calibration, forecasts and credibility assessment for individuals and populations.